University of Essex and Objective Computing Limited

To embed a NLP capability. To create a TouchPoint Interaction which will reduce the need for human input at the early stages of a sale and TouchPoint Data Services to help companies prioritise effort around good leads.